Carbon Measurement Tools in the Creative Industries

Carbon Measurement Tools in the Creative Industries (CMTCI) will be a rapid evidence assessment undertaken to review recent literature on how creative industries carbon footprint calculation tools (CFCTs) and data can be used to provide a more accurate picture of emissions across a range of creative industries sub-sectors: advertising and marketing, architecture, design and designer fashion, jewellery manufacture; film, television, and radio; photography; IT software and computer services; museums, galleries and libraries; music, performing and visual arts; and publishing. This assessment will include reviewing existing carbon footprint calculation tool methodologies against best practice in these contexts, as well as identifying disparities and proposing means to ensure results are comparable. The project team will also scope the current literature and professional sector debates on the current take-up of carbon footprint calculation tools and barriers to adoption across the sectors listed, identifying typical findings and common patterns of practice.